Stratlib.AI - A Trusted Machine Learning Platform For Asset and Credit managers

We aim to offer businesses a flexible and trustworthy platform to generate bespoke investment analytics, optimised using cutting edge Artificial Intelligence (AI) techniques.

Stratiphy's core technology is our investment analytics engine, Stratlib. It offers bespoke financial time-series analysis and portfolio construction capabilities, suited to wealth management and investment sectors.

It generates investment signals according to client requirements, solving major problems for wealth managers: scalability and personalisation. This enables personalised portfolio management at scale and ensures quality and consistency across the board without the need to scale an investment team.

Our proposed solution, Stratlib.AI, is an accessible and trustworthy application of AI in Stratlib, designed to enhance the user experience as well as promoting these technologies to the wider public.

**To increase trustworthiness in AI**, transparency and accountability are key as this has the capacity to reduce the perceived complexity and inaccessibility of AI techniques. We circumvent the black-box approach by giving users control and access to explainability information. This will be achieved by:

1. Developing a sequential approach to analytics and optimisation process, making the process accessible.
2. Follow the FEAS framework for trustworthy AI.

**To increase adoption** our cloud-based solution will lower the barriers to access bespoke AI analytics, both in terms of cost and complexity. Clients will be able to engage with cutting edge AI, via our API, at reduced cost and a standardised level of quality.

Our research leads us to believe that this project will create jobs, improve efficiency for financial institutions and has the capacity to help the UK economy grow. We will develop our IP in this space and seek to protect and exploit it throughout and after the project.